ReCircAl

ReCircAl will transform the aluminium supply chain in the UK through the creation of a world leading recycling supersite in utilising post-consumer scrap to produce high quality extrusion billet. End of Life scrap will be processed to provide a range of high strength impurity tolerant billets for the manufacture of structural automotive components that meet or exceed the same quality and performance standards as those achieved from primary based materials. ReCircAl supports secondary aluminium development and its exploitation as potential Net Zero carbon resources for the manufacture of automotive components for the transition of the UK vehicle fleet to BEVs.